Launching a digital onboarding and due diligence tool for the Creative Industry

Onboard Brands is an innovative digital tool to support retail and FMCG businesses, department and concept stores, hospitality companies and multi-vendor marketplaces to onboard their brands and third parties. It can be difficult to manage third party sign ups, and even harder to conduct the appropriate vetting to ensure a third party is acting in ethical ways that align with your values. This tool takes care of vendor sign ups and management with integrated dashboards, document signing, ESG, compliance and integrity due diligence as well as impact measurement. Capturing data on your brands compliance and verifying their ESG claims is critical to fostering transparent, long term relationships and building trust with your customers. Onboard Brands has brought a team of retail operations, compliance and technology experts together to identify the biggest bottlenecks in onboarding and potential greenwashing issues in the creative (and specifically fashion and homeware space). We have designed a solution that will truly eradicate these pain points, whilst enabling faster growth based on transparency.